Electrochemical conversion of nitrogen to ammonia-experimental and theoretical studies

This project is concerned with exciting developments of new electro-catalytic technologies for Green eNH3

production with the energy derived from wind power. This contrasts with the traditional catalytic process for

industrial NH3 production where non-renewable natural gas is used as the energy and H2 source with a

concomitant release of large CO2 emission. Thus, the development of new renewable electrocatalytic

technologies can substantially reduce carbon emission by utilizing wind energy to produce carbon free NH3.

This electrification of the chemical industry will improve energy security by reducing the dependency on

dwindling supply of natural gas. Further applications of eNH3 for energy storage and transportation will reduce

the cost of integrating renewable into the energy mix. Oxford University and STFC will collaborate with

Siemens, UK to explore various new catalytic surfaces to produce ammonia from nitrogen and hydrogen (or

water) by electrochemical means. This program is part of a wider consortium which is making the UK a central

research hub for Green Ammonia.